BioBased Feedstocks for Bottle Lid Manufacturing (BioLids)

This project will help Pulpex Ltd fully achieve its net zero ambition by replacing its existing plastic lids with a biobased closure for its innovative paper-based bottles.

Pulpex has demonstrated that it is possible to manufacture a biobased bottle that will enable brands to switch from glass or plastic to a paper-based alternative that is readily recycled. To achieve this aim, Pulpex has developed an advanced manufacturing process that converts a biobased feedstock (cellulose fibre) into a bottle that can be easily recycled through the existing and well-established paper collection schemes that are available throughout the UK.

Currently Pulpex lids are made from plastic and the ambition is to develop a new lid that is 100% biobased. This lid will have superior functionality and will be easily recycled. The project aim is therefore to assess the feasibility of using a compression moulding process to produce a biobased lid manufactured from a combination of different biobased feedstocks. These lids will be fit for purpose and certified as recyclable in the paper waste stream.